Derformable Objects for Virtual Experiences (DOVE)

At present there are no solutions at market that can rapidly generate a virtual reality 'prop' from a generic object, and then render it into an interactive virtual environment, outside of a studio. A portable solution such as this would enable creation of deployable immersive experiences where users could interact with virtual representations of physical objects in real time, opening up new possibilities for applications of virtual reality technologies in entertainment, but also in sports, health and engineering sectors. Project dove, 'Deformable Objects for Virtual Environments,' will combine novel alogrithmic software for tracking deformable objects developed at the University of Bath's (UoBath) CAMERA research centre, interactive stereoscopic graphics for virtual reality, and an innovative configuration of existing hardware, to create the Marshmallow Laser Feast (MLF) DOVE system. The project objective is to create turn-key tools for repeatably developing unique immersive experiences and training environments. The DOVE system will enable MLF to create mixed reality experiences such as live productions, serialised apps & VR products/experiences to underpin signiticant business growth and new job creation opportunities. The demonstrator application - Sweet Dreams - will showcase the innovations achieved through DOVE in the world's first VR dining experience, created in collaboration with FDEK.